Swansea University and Perpetuus Carbon Technologies Limited

To develop the chemical functionalisation, doping or decoration of graphene nanoplatelets, to optimise their solubility in a variety of moieties and develop new and innovative applications in ink and thin film technology